Material DNA

Material presents a unique proposition that blends big brand thinking, bespoke data and
predictive insights to provide a real time digital management platform for the talent
management industry to maximise their client’s commercial value over the lifetime of their
careers.